CAZBIO User Centric Design Development. Adapting Enstorel as a flexible cleantech energy source for industrial/construction projects and offgrid living

CAZBIO is an innovative energy storage and transfer solution based on the groundbreaking Enstorel system, designed to meet the growing demand for clean, cost-effective off-grid energy in both industrial and domestic settings. By leveraging advanced technology and ergonomic design, CAZBIO aims to provide a convenient, pollution-free alternative to traditional internal combustion engine (ICE) generators and fossil-fueled energy sources, which are inefficient, noisy, and environmentally harmful.

In short, CAZBIO is an innovative series of batteries inside an ergonomically design drum, which can be charged overnight then 'rolled' to its off-grid location. With a series of plugs and adapters it can be used as a mobile power source.

For industrial and construction teams, CAZBIO offers a practical solution for powering equipment in remote locations where grid connections are unavailable. Currently, contractors rely on heavy, short-lived battery packs, or ICE generators which are expensive to maintain, generate significant noise and air pollution, and can negatively affect workers' health. CAZBIO addresses these challenges delivering silent, point-of-use energy that is efficient, easy to use, and environmentally friendly. Its modular battery system, called the "Drum," is conceived for optimal portability. This project will develop designs that facilitate transferring CAZBIO to/from vehicles by teams accustomed to standard 25kg loads. Additionally, the towing mechanism design will facilitate manoeuvring the system across rough terrain, making it ideal for construction and industrial environments.

For off-grid living, CAZBIO provides a reliable and sustainable alternative to fossil fuels like Calor gas or diesel-powered generators. People who live in off-grid and remote locations by choice or necessity, will be able to enjoy the convenience of mains electricity without the noise, pollution, or dependency on expensive, unreliable fossil fuel sources. When powered by renewable energy and charged during off-peak hours, CAZBIO not only reduces energy costs but also supports grid efficiency by utilizing surplus electricity.

A core aspect of the project is its focus on user-centric design. Representative mock-ups of CAZBIO will be created and evaluated in customer clinics to ensure the final product meets the specific needs of its users. Insights from these clinics will guide iterative design improvements, prioritizing portability, durability, and ease of use.

By addressing the limitations of existing off-grid power solutions, CAZBIO has the potential to revolutionize energy access for construction teams and off-grid residents alike. Silent, efficient, and pollution-free, CAZBIO represents a significant step forward in sustainable energy technology, delivering clean and cost-effective power wherever it's needed most.